An integrative genomics approach for non-invasive diagnostic biomarkers discovery in IgA nephropathy

IgAN is the commonest form of glomerulonephritis worldwide. Currently the diagnosis can only be made by kidney biopsy, and a single biopsy provides limited information about the future risk of kidney failure. In addition, since this disease can run in families, there is a need for a test to predict whether relatives of patients might develop the disease. We aim to use genetic analysis, together with clinical measurements and disease markers, such as deglycosylated IgA to develop a way of predicting which patients are at risk of progression and which relatives are at risk of developing the disease.

Technical abstract
A) Family-based and population-based linkage analysis
B) Identification of quantitative trait loci (QTL) responsible for deglycosylated IgA1 serum levels;
C) Stratification using susceptibility genetic variants (HLA haplotypes, structural variants across the CFH-CFHR);
D) Resequencing through NGS of a selected subsample of informative families
E) Variants Validation
F) Identification of biomarkers for IgAN and Bayesian Model

Potential impact
IgA nephropathy is the most common form of primary glomerulonephritis, leading to end-stage renal disease in up to 40% of patients, who thus require dialysis or kidney transplant within 20 years of renal biopsy-proven diagnosis. This is a significant economic burden on patients and healthcare system in the UK. This translational medicine project will better elucidate the pathogenesis of the disease and also ultimately provide a refined non-invasive tool useful for screening at-risk relatives and for stratification of IgA nephropathy patients in order to achieve their personalized treatment.